TRL9 - Compact Lab System for COVID-19 Sample Preparation

Veon Scientific are a manufacturer of custom liquid handling and automated robotics for laboratory sample handling. They are seeking to break down the boundaries between manual pipetting and automated liquid handling by developing an innovative low cost liquid handling robot combined with an intuitive touch screen application suited for quick set-up of simple tasks or complex assays.

It is well established that robotic automation or liquid handling systems can be used to increase the reliability, accuracy, throughput and speed of sample preparation however Veon Scientific are combining these key advantages with a scaled down system. Furthermore, this development creates a technology with such affordability and simplicity that it will be accessible to all laboratory scientists bridging the gap in the market between manual pipetting and automated techniques.

Amidst the COVID-19 pandemic, significant demand has been placed on laboratories to perform a high quantity of clinical tests to determine if patients have contracted the virus. PCR is the globally established molecular biology technique to perform this test. Clinical samples (swabs, serum, etc) need to go through preparative steps prior to performing the qPCR process and ultimately achieving a clinical result for the patient.

The inability of existing large format automated systems to really address the needs of the lab is evident in the fact that, amidst the COVID -19 crisis, many front-line lab technicians are using manual pipetting to process samples. Veon Scientific have identified this unique need for a liquid handling system that is inexpensive, extremely simple and fast to operate, and sufficiently compact to fit at a lab technicians' individual workspace.

A further significant benefit of this technology is the time capacity that is created by removing the need for laboratory scientists to perform labour intensive tasks. This will enable scientists in industry to focus their time on other aspects of science, including developing a better understanding of the COVID-19 virus or maximising laboratory efficiencies and reducing error.

Veon are currently underway with a development that will take the project through to TRL7\. The intended use for funds obtained from the Sustainability grant will allow further development to TRL9\.